Novel sensor algorithms for elder care

"As society ages, more health and social support is needed from people's immediate network of family and carers and from government agencies. A number of technology-based solutions are becoming available to address the problems of isolation and health and wellness monitoring but are not achieving widespread adoption because: 1) Most products are based on tablet and smartphone approaches which our studies have shown are unusable by most elderly people. 2) Many home / health monitoring products require multiple separate devices which people find too complex.

Kraydel is different because it consists of a simple hub that clips to the top of the TV and a remote control with only 3 buttons. The Kraydel hub houses sensors for temperature, light, sound, and motion to monitor the activities of daily living, to support elder independence and wellbeing. Early trials have shown that the system helps to maintain and improve quality of life for the elderly using the Kraydel IoT-based system and social engagement platform accessible through the TV. An audit trail is created to record Kraydel interactions, so it will be evident (to families) if face-to-face visits reduce unacceptably.

This project will develop the tools to connect the user to important ""supporters"" such as family, carers, etc by generating messages such as ""Mum's day has started"" or ""the Carer has logged in -- would you like to talk to them?"" which are generated using sensor data. We will then work to evaluate and produce evidence to demonstrate how Kraydel's automated help and alerts reduce the concerns of the User's carers (e.g. friends, family and professional carers). We also address loneliness and social isolation using a camera to support better communication and connectedness between the independently living elderly person, and their ecosystem of care / support. We plan to work with our social care and academic partners to achieve a higher quality of life for older people, at scale, with our novel user-centric approach."